Non-Destructive readout technology for bioimaging

The Project is to develop novel algorithms and methods for biological imaging using non-destructive readout camera technology. The technology allows for the correlative imaging of biological systems spatially and temporally by making use of the non-destructive nature we can access the correlation information in time to improve the signal to noise ratio of many imaging techniques. This has a number of applications in the realm of bio-imaging, specifically the system can be used to subsample typical scientific complementary metal oxide semi-conductor technologies to allow for the frame rates of the camera to be adjusted in post-processing, this allows for the fine-tuning of the frame rate to specifically highlight the natural fluctuations within the labeled biological system in order to maximise the effect of super-resolution techniques based on fluctuations such as SOFI [1] and SRRF[2].
1. Dertinger, T., Colyer, R., Iyer, G., Weiss, S. & Enderlein, J. Fast, background-free, 3D super-resolution optical fluctuation imaging (SOFI). Proceedings of the National Academy of Sciences 106, 22287-22292 (2009).
2. Gustafsson, N. et al. Fast live-cell conventional fluorophore nanoscopy with ImageJ through super-resolution radial fluctuations. Nat Commun 7, 12471 (2016).